Safe installation and operation of a fuel cell system and hybrid powertrain in offshore CTV

This project brings together the expertise of Auriga Energy, Deregallera, CSA Catapult and Efectis to define a high-efficiency clean power system for safe installation and operation in off-shore workboats. The project will define a modular marinised fuel cell system delivering up to 2.4MW power from combined with a diesel engine, a novel custom high-power DC/DC converter and a high efficiency integrated multi-inverter, parallel motor direct drive powertrain to deliver over 1200kW per hull and propeller. The key challenges of safe installation and operation of the hydrogen system onboard a Crew Treansfer Vessel will be analysed and resolved in compliance with the guidelines of certifying authorities.